Which outcomes matter most? Comparing conceptualisations of recovery from psychosis in the global south: A mixed methods projec

Conceptualisations of recovery in psychosis have evolved
over the years and have largely been understood within the
constructs of clinical, functional and personal recovery.
While research focusing on personal recovery has been
gaining momentum in the Global North, recovery narratives
for psychosis in the Global South have commonly focused
on clinical and functional improvement. Personal recovery
narratives have been critiqued for emphasizing personal
goals and attitudes without recognising the systemic and
structural factors that play a significant role in the illness
and recovery experience. Clinical and functional recovery
on the other hand have been measured from the
perspectives of healthcare providers and may not capture
what matters most to those living with psychosis. This
project employs a mixed methods approach to explore the
relationship between the different constructs of recovery
and how they relate to each other and to recovery
narratives and what matters most to those living with
psychosis in the Global south, particularly Tamil Nadu in
India. Gaining a better understanding of recovery narratives
from the perspective of those living with psychosis will
help inculcate a collaborative form of care by shaping
healthcare and policies from the perspective of lived
experiences.